Inclusive and Empowering Climate Governance in India: Exploring the Potential of Panchayati Raj Institutions (PRIs) as a Democratic Innovation

The research project aims to critically examine the transformative potential of grassroots democratic structures to foster inclusive climate governance. Grounded in critical theory and deliberative democracy frameworks, her research investigates the capacity of PRIs to integrate marginalised communities into climate decision-making processes. By analysing participatory practices within PRIs, she explores how deliberative spaces like the Gram Sabha (village assembly) can reconcile India's urgent developmental needs with transformative climate strategies, positioning grassroots democracy as a vehicle for both sustainability and social justice. Supervised by Dr. Marit Hammond and Professor Keith Hyams, her project combines participatory action research with intersectional analysis across three Indian states, offering policy-relevant insights for transformative but inclusive climate actions.